Heavy Vehicle Twin Motor e-Axle - HeavyVeX

Heavy Duty Electric Vehicles are a vital element in the decarbonisation of freight and in achieving Net Zero 2050 targets. Clairvaux Ltd is fully committed to providing electrification solutions to all aspects of semi-trailer operation in support of these objectives.

Clairvaux Ltd completed an IDP15 Feasibility Study of an electrified semi-trailer. Project Zeraud designed a patented Chariot to provide electric propulsion on the semi-trailer, allowing a standard 4x2 tractor unit to operate with Zero Emissions when coupled. The resulting design -- Zeraud -- requires an electric drive axle capable of operation between 10-tonnes and 13-tonnes. Such axles are under development and at pre-production standards with a small number of Tier 1 suppliers, but none has a twin motor design such as proposed here. The reason for a twin motor design is to allow the wheels to be driven in opposite directions at the same time to assist with steering of the trailer when not coupled to a tractor unit. Observation of tracked vehicles will show them performing a 'neutral turn' - turning on the spot with no lateral or transverse travel. That effect will be reproduced on the Chariot using this design of e-Axle.

Clairvaux is working through a 3-year trailer electrification programme in order to have an automatically guided trailer, capable of unaccompanied movement within a distribution centre and in preparation for autonomous operation on public highways.

Because trailers do not yet commonly have drive systems, nor do they commonly have controlled steering systems that can operate when uncoupled from a tractor unit. These systems need to be developed, which is the objective of this project.

This project will produce a working Mule e-Axle - not a production intent prototype, but a fully functioning and representative sample, suitable for test and development work.

The Mule will be fitted with strain gauges to check it is mechanically and structurally sound when towed by a tractor unit. Cooling is essential for motors and inverters, lubrication and cooling for the transmissions. The Mule will seek to integrate these circuits into the assembly to avoid the need for external connections to radiators etc. Cooling fins are necessarily thin and have the potential to be fragile, so conducting road load measurement for detailed stress analysis provides an optimised route to a reliable design.